SeeDs of Discovery

Technical abstract
We propose to deploy a computing hardware and software platform and initiate the implementation of advanced analyses of wheat genotype and phenotype data generated by the Seeds of Discovery (SeeD) programme. The platform will integrate computing resources and expertise at TGAC, CIMMYT and NIAB with the purpose of facilitating data-intensive bioinformatics analyses to leverage data generated by SeeD and other initiatives such as the International Wheat Yield Partnership (IWYP) for the genetic improvement of wheat. This platform and the proposed research will enable the incorporation of the extensive wheat genotype and phenotype data, collected to date and in the future, with the emerging wheat reference genomes and other diversity information generated at TGAC and other international wheat research centres. These datasets will be made readily available to the community via current public and open resources such as the Wheat Information System and the Ensembl Plants browser. This will directly add value to the SeeD and IWYP programmes and enhance their benefits to the wheat breeding and scientific community.

This project will address some of the current constraints limiting the exchange and value addition from “big data” generated by SeeD, IWYP and other CIMMYT and broader wheat community projects.